Traffic Management App

"This app is used for traffic management and road planning during construction work. It is sold to construction companies and businesses involved in road management and construction/repair work. Currently an engineer or surveyor visits the area, makes a map of the area and it is too complex and inefficient to select the different symbols, icons, drawing maps and adding instructions or policies.

Our app frees you from all this effort. Select your current location or the address where the road construction work is going to be carried out. You can download the map. You can also add pictures and logos to the whole plan. In the app's library, there are tens of symbols of barriers, road safety and other road signs. You can select them with a single tap. You can also write anything on the plan. A road manual is also available within app. Other features include: saving in PDF, editing anything, adding details to file, ability to send on email and free hand writing and drawing on app. The innovation voucher from Innovate UK helped us in our business development."